Epidemiology and aetiology of endometrial and ovarian cancer morphomolecular subtypes

Cancers of the endometrium (lining of the uterus) and ovary are the 4th and 6th most common cancers in women in the UK, and represent a growing global public health burden. Since the early 1990s, the incidence of endometrial cancer has increased by about 60% in the UK, and projections suggest endometrial cancer may become more common than bowel cancer in the USA by 2030. Ovarian cancer incidence has remained relatively stable since the early 1990s, but it remains an important cause of cancer mortality as only about 35% of women with ovarian cancers survive 10 years or more from diagnosis.
Ovarian and endometrial cancers can be classified into morphomolecular subtypes, based on a combination of morphology (microscopic appearance) and/or molecular characteristics (e.g. specific genetic mutations or protein expression). Several subtypes are found with similar characteristics in both the endometrium and ovary, but evidence is limited as to whether these similar subtypes have shared aetiology, in terms of risk factors and/or cell of origin.
This work will investigate the origins of specific morphomolecular subtypes of endometrial and ovarian cancer, using epidemiological analyses of incidence, risk factors, and survival, alongside novel techniques in molecular and digital pathology, and exploring possible shared pathways for similar cancer subtypes in the two sites.
The first work package will use national cancer registration data to describe and compare patterns of incidence and tumour characteristics for ovarian and endometrial cancer subtypes.
The second work package will use two large prospective cohorts (the Million Women Study of 1.3 million UK women, and UK Biobank with 0.5 million UK adults) to compare lifestyle, anthropometric, and reproductive risk factors for ovarian and endometrial cancer subtypes.
The third work package involves integrating detailed information from tumour tissue pathology samples in a large UK cohort. Participants in the Million Women Study who were diagnosed with endometrial or ovarian cancer will be identified, and archival histopathology slides from these cancers will be retrieved and digitized along with detailed pathology and molecular reports, for 1000 cases of each of endometrial and ovarian cancer. Where possible, archival tissue will also be sampled to make tissue micro-arrays for further molecular characterization. Additional molecular subtype data may also be inferred from digital slides by applying image-analysis algorithms developed using AI/ machine-learning techniques. This detailed information on morphology (from digital slides) and molecular characteristics will enable more nuanced epidemiological studies of endometrial and ovarian cancer morphomolecular subtypes.
This project builds on my unusual dual qualification as a consultant histopathologist and clinical epidemiologist. This has enabled me to gain extensive experience in epidemiological data analysis, and growing expertise in both piloting the integration of digital pathology data and tissue samples into large cohort studies and using artificial intelligence/ machine-learning techniques to develop and deploy algorithms that can infer tumour molecular characteristics from digital pathology slides.
Overall, this project will generate robust evidence on risk factors for subtypes of endometrial and ovarian cancers and possible shared pathways of aetiology, informing strategies for disease prevention and early detection. This project will also develop methods for integrating digital histopathology and tissue samples into large UK cohort studies, building capacity and resources for developing, testing, and deploying AI/ machine-learning methods for analysing digital pathology slides. This has valuable potential downstream applications in both research and clinical practice.